Dynamic interactions of fish skin microbiomes with their aquatic environments and the impacts of antibiotic exposures in aquaculture

Microbiomes (the microbes associated with a host) are a fundamental component of human and animal health. Stressors that induce shifts in microbial communities have been associated with increased disease and infection in humans, but little is known in this regard for fish. Aquaculture supplies approximately 8% of global animal food proteins and is vital for food security in Low Income, Food Deficit Countries but is hampered by disease with huge annual losses (exceeding >$6bn). Attempts to combat these diseases in aquaculture include the liberal use of antibiotics (at levels estimated in the hundreds of thousands on tonnes globally) but these antibiotics may also induce shifts in microbial communities that populate external facing (and gut) surfaces in fish and provide important barriers to disease infection.

This studentship will harness the latest DNA sequencing technologies and in partnership with key stakeholders including Centre for the Environment, Fisheries, and Aquaculture Sciences, and the global organisation WorldFish, work to help understand how antibiotics affect skin and gill surface microorganism assemblages of tilapia (the second largest farmed fish species in the world; 6.7 million tonnes) and the implications of these changes for disease resistance. The student will first characterise skin and gill microbiomes in disease free tilapia from farm sites in Bangladesh through samples collected in a major disease surveillance project lead by one of the partners (WorldFish). They will then undertake field/laboratory studies in Bangladesh to investigate how exposure to antibiotics used in tilapia farming re -shapes the microbiome compared to non-exposed communities and whether these shifts are transient only or more permanent.

The student will acquire outstanding multidisciplinary training, developing skills in a wide range of cutting edge molecular, ecotoxicology, disease biology, bioinformatics and statistical methods.